Sustainable solutions towards heritage preservation in the Asyut region (Middle Egypt)

The current proposal aims to implement a new approach to fieldwork in Egypt by looking at the broad spectrum of history - up until the present day - at multi-layered sites, including efforts to preserve heritage rather than only researching it. The project will undertake and develop a sustainable conservation policy for archaeological sites using the Asyut region in Middle Egypt, and the village of Shutb in particular, as a case-study. Rather than merely looking upon archaeological sites as salvage missions or narrow-eyed academic pursuits, the project supports local interests to better the lives of local communities so that they can function as working partners in preserving the site.

The employed methodology promotes (1) better integration of preservation and heritage management methodologies and specialists into archaeological fieldwork projects, (2) coordination and collaboration amongst different institutions and agencies concerned with heritage preservation, (3) engaging with local communities, local heritage professionals and other stakeholders through training and capacity building by hands-on experience and implementation of projects.

To achieve these goals, the British Museum will collaborate with an interdisciplinary team of Cairo-based consultants, staff of Cambridge University and local stake holders to develop a set of protection measures in order to uphold Shutb's archaeological value, to prevent further decay of the historic fabric and to enhance the socio-economic (living) conditions of the inhabitants. Two seasons of fieldwork in Shutb will include a series of surveys and meetings to assess the impact and perception of the village's presence on the archaeological remains and identify and prioritise meaningful ways of intervention. Further efforts to engaged local communities will focus on capacity building through documentation and training linked to tangible results - seeking to enable the next generation of curators to have skills to deliver such documentation themselves. Such engagement will facilitate the education of local communities about the value of the archaeology beneath them.
Many of the defined threats to heritage also negatively affect people's health, such as proximity to garbage disposal and ground and water pollution. The gathered survey data will be used to define programmes to reduce and redirect garbage dumping and improve waste and water management systems of residential units to reduce ground pollution and increase personal health. Depending on the outcome of the community meetings and interviews; the project will develop solutions to the community's most pressing needs.

Such an all-inclusive approach has never been tested in Egypt, where fieldwork has traditionally been physically and intellectually separated from the surrounding environment and communities. It is, however, an opportune moment to develop more sustainable methodologies as ancient tells are at risk from the forces of nature and the impact of social, political, and economic change. Through collaboration with the Ministry of Antiquities, the impact of the established methodology can be accelerated if implemented at other sites or -even more fundamentally- incorporated into governmental strategies.

Potential impact
Threats to Egypt's unique archaeological resources - not just pharaonic, but of all period - are not new, but intensified under recent political instability. Well-defined means and methods of mitigating the impact of those threats, policies and legislation have not been implemented in meaningful ways that alter the conditions that brought about the increased illegal exploitation of archaeological resources nor did they impose preventative measures to restrict their looting, trafficking and destructive encroachment and vandalism. Sustainable heritage management can only be achieved by implementing preservation methodologies into archaeological fieldwork.

Through a case-study in the village of Shutb in Middle Egypt, the project aspires to develop an innovative and sustainable fieldwork strategy by integrating preservation and heritage management methodologies and specialists into archaeological fieldwork projects, promoting collaboration amongst different institutions concerned with heritage preservation, empowering participation of local communities and heritage professionals as stakeholders through training and capacity building, and providing a model that could be sustainably deployed elsewhere. By not only developing, but also testing and implementing new methods of mitigating the impact of those threats in meaningful ways, the current project pledges to minimise the conditions that bring about destruction of sites and illegal exploitation of archaeological resources. In addition, it seeks to define ways to integrate adjacent communities and other stakeholders as significant contributors to sustainable preservation.

The need for such an undertaking has never been more pressing as intensification of land use by the rising population for agriculture and expanding settlements is rapidly destroying archaeological sites. In addition, the number of fieldwork projects in the region is increasing providing an opportune moment to address sustainable and meaningful efforts to preserve Egypt's heritage as part of archaeological excavations. The established methodology promotes collaboration amongst different institutions and agencies concerned with heritage preservation. It can easily be deployed, with adjustments, at other sites and could steer governmental attitudes towards fieldwork in Egypt.

Many of the defined threats to heritage also negatively affect people's health, such as proximity to garbage disposal and ground and water pollution. Any intervention will thereby also have an impact on people's lives. Depending on the outcome of the community meetings and interviews; the project will develop solutions to the community's most pressing needs. Certain urgent interventions, however, such as reducing and redirecting garbage disposal, improving waste and water management systems of residential housing will be implemented during the second fieldwork season. Through collaboration with the Ministry of Antiquities, the established methodological framework will potentially affect larger communities when implemented at other sites or even incorporated into governmental strategies.